Addressing Perinatal Depression in Deprived Areas of Istanbul, Turkey

Why is it important to address depression in women during pregnancy

Worldwide, depression during pregnancy affects about one in four women. The situation is similar in Turkey. The majority of these women do not receive any treatment. Untreated depression causes great suffering not only to the woman, but also affects the relationship between the mother and infant. It can lead to impaired brain development and poor growth in the infant in the long-term. Timely treatment can prevent these complications.
Perinatal depression be treated effectively with 'talking therapies'. One of the most effective talking therapies, the Thinking Healthy Programme, was developed by Rahman and his team in Pakistan. The programme was adopted by the World Health Organization as its official first-line treatment for perinatal depression. However, the programme was developed for close-knit rural communities and delivered individually to rural women by community health workers. In big cities like Istanbul, rapid migration from rural areas can lead to breakdown of traditional family and community support which may increase the risk of depression. In High Income countries, group therapies have been shown to be effective and deliverable at lower cost. These may also be very useful for communities in which support networks are disrupted. There is currently no group version of the Thinking Healthy Programme.

Objectives of the project

The objectives of this project are two-fold:

Objective 1. To adapt the well-established WHO Thinking Healthy Programme so it can be delivered to groups of women in deprived urban areas of Istanbul and to test the programme in selected antenatal hospitals in deprived districts of the city.

Objective 2. To build capacity of researchers at Marmara University so they can undertake future large-scale studies in this important but neglected area of public health.

How will we address our objectives

The study will be conducted in 6 public hospitals serving low socioeconomic districts in Istanbul. These hospitals run regular antenatal classes for women from very poor backgrounds. We will integrate our intervention in these hospitals.

Objective 1: This will be achieved in two phase. In the formative phase, we will talk to groups of all key stakeholders, including women, their partners and nurses who deliver the intervention. We will hold a workshop with local specialists and experts to adapt the intervention to the group-delivery format. In the feasibility phase, we will compare the adapted 'group' Thinking Healthy programme (intervention) with routine Antenatal classes (control). Both interventions will be delivered to 120 women, randomly divided into intervention and control groups. Our aim is to explore if the new intervention is feasible and acceptable to all our stakeholders, the training and supervision procedures work, and to test the tools required a future large-scale studies. We will use both qualitative and quantitative methods to explore these issues.

Objective 2: Through our previous work in South Asia, we have developed a special course to train new researchers in designing and evaluating interventions for mental health in low and middle income countries. We will conduct two workshops aimed at training researchers at Marmara University in this comprehensive course. The content of the course includes design, implementation, monitoring and evaluation of interventions in low- and middle-income countries.

How we will use the results of our project

We will work closely with the World Health Organization to incorporate our findings into the revised 'group' version of the Thinking Healthy Programme which will be disseminated to all member countries through the WHO's flagship mental health gap action programme. Our partners at Marmara University are ideally placed to scale-up the intervention to other districts in Istanbul. We will publish papers in journals and present at conferences.

Technical abstract
Background:
Worldwide, perinatal depression affects about one in four women. The majority do not receive appropriate treatment. Perinatal depression is independently associated with poor infant health and development. The World Health Organization's "Thinking Healthy Programme (THP)" was developed and evaluated by Rahman and colleagues in rural Pakistan to address this treatment gap. The intervention has not been adapted for urban settings. The aim of this project is to adapt and test the feasibility of a group version of THP in socioeconomically deprived areas of urban Istanbul, Turkey. Our second aim is to build capacity at Marmara University to allow future large-scale trials in this area.

Methods:
The study will be conducted in 6 public hospitals serving low socioeconomic districts in Istanbul in two Phases. In the formative phase, in-depth interviews and focus group discussions of women with depression and service-providers will be conducted to understand the cultural and service-delivery context necessary for adaptation. In the feasibility phase, we will compare the adapted 'group' THP with routine antenatal classes in 120 women with perinatal depression, equally and randomly divided into the two groups. We will use mixed-methods to explore if the new intervention is feasible and acceptable to all our stakeholders and the training and supervision procedures are effective. To build capacity, we will conduct researchers' training workshops at Marmara University in the design, implementation and evaluation of complex interventions in low- and middle-income countries.

Impact and dissemination: We will work with the WHO to incorporate our findings into the revised 'group' version of THP which will be disseminated through the WHO's flagship mental health gap action programme. Our partners at Marmara University plan to scale-up the intervention to other districts in Istanbul. Findings will be published in journals and presented at conferences.

Potential impact
Our overarching goal is to reduce the treatment gap for perinatal depression in socioeconomically deprived urban areas.

Our Beneficiaries are a) women with perinatal depression, b) health care systems that are responsible for their care and c) organizations that conduct research and evaluation of services.

Our Constituencies (organisations or networks that will help our work create impact) include: a) at the national level, the Marmara University; b) at the regional level, the South Asian Hub for Advocacy, Research and Education in mental health (SHARE), and c) at the global level, the World Health Organization.
Pathways to Impact

We will work with these constituencies through a number of channels to maximise the impact of our work.

A) In Istanbul, Turkey, Marmara University develops and provides training programmes for health professionals working in affiliated public hospitals in this deprived district of Istanbul. If found to be feasible, training in the group intervention will be provided to all public hospitals affiliated with Marmara University. By building capacity in conducting randomised trials at Marmara University, we will be in a position to apply for further research funding, which can contribute to further impact by addressing important effectiveness, implementation and scale-up questions.

B) In Asia, PI Rahman leads the South Asian Hub for Advocacy, Research and Education in mental health (SHARE) which has partners in non-governmental sectors and academia from all South Asian countries. SHARE has been working to build regional capacity and awareness for mental health since 2012. SHARE's network now extends beyond the region and includes China and the Middle East. SHARE works closely with over a dozen organizations and academic institutions engaged in maternal and child mental health in their respective countries. The team will engage closely with researchers and implementers from the SHARE network who will learn from the project and apply the innovations to their own settings. SHARE will also disseminate the findings to other partners countries (India, China and the Middle-East) to maximise impact.

C) Globally, the Thinking Healthy Programme is part of the World Health Organization's mental health GAP action programme (mhGAP). The manual is freely downloadable from the WHO website and has been downloaded over 10,000 times in 3 years. Rahman is tasked with carrying out revisions to the WHO Thinking Healthy Programme as more research is conducted on it globally. The findings from the project will directly feed into this revision process. The group version of the Thinking Healthy Programme will be adopted by the WHO mhGAP programme and disseminated to all countries in the world through this platform. WHO also supports countries in training in mhGAP and this will provide further channels for dissemination.